Micro-Spring Technology Replacement of Foam Pads in Automotive Upholstery

Spinks has developed innovative micro-coil spring technology, which has been purposely designed and developed to reduce the use in foam within the bedding industry.

The business will undertake an industrial research project, along with its collaborative partner, ADH-Design, to investigate how this technology can be adapted into the automotive sector.

The project will develop the technology to address seating depth, weight, cost and functionality, supporting innovative minimised interior designs with a sustainable solution.